Theoretical Aspects of Modified Gravity and Cosmology

To analyze and constrain models of gravity and cosmology through analytical techniques.

We find constraints on the parameter space of quadratic gravity via analyzing the spectrum of linear cosmological perturbations, and develop a set of approximations to describe the waveforms of gravitational waves propagating in theories which excite an additional spin-2 partner.

This research is entirely theoretical, and individual projects will require analytical, computational and/or statistical methods. This may include analytical investigations of models of modified gravity and cosmology, numerical simulations, parameter estimation, fisher analysis, bayesian inference etc.